UK Drill: Fusing African Oral Traditions and Risk-Taking Speech to Rhyme Truth with Identity

The notion of UK Drill presents an invaluable means for synthesising knowledge across various academic disciplines. However, UK Drill music and its subculture are both currently underdeveloped. The purpose of this interdisciplinary research is to explore how UK Drill musicians utilise African oral traditions and risk-taking speech to reconstruct their diasporic identity. As this research is exploratory in nature, a critical ethnographic methodology will perform as a narrator for "hard-to-reach" entities within their natural settings. Primarily, a literature review will be undertaken to provide a platform for critical analyses, research gaps and breakthroughs of new relationships. Next, domain experts will be used to make certain reliable participants contribute to this research. Then, mixed data collection methods will be utilised. This will include: Go-along interviews, participant observations, collection of physical artefacts and field notes. Once data has been collected, a thematic analysis will be used as it presents a thorough account of data.